Quantum Cooling using Mode Controlled Blue Lasers (CoolBlue)

CoolBlue is a highly innovative project with a goal to develop next generation laser technology for use in the emerging field of quantum sensing. CoolBlue's disruptive technology has the potential to transform conventional quantum sensing systems making them cheaper and more compact. We will make use of compound semiconductors, advanced materials that can be made to emit light over a wide range of wavelengths, and process them into laser chips using specialised manufacturing techniques. Our chips will emit high quality blue light, displacing current commercially available solutions due to superior perfomance and lower cost. The project will be led by CSTG Ltd in partnership with the University of Glasgow and Aston University.